Defining the Mechanisms Underlying Tandem Repeat Protein Functions

Almost 20% of the proteins estimated to be encoded in the human genome contain small structural units repeated multiple times in tandem. Many of these so-called ?tandem repeat proteins? are dys-regulated in cancers and neurodegenerative diseases, two of the biggest medical problems facing our ageing population. They are also implicated in a plethora of other disorders including inflammatory, cardiovascular and respiratory diseases. In order to find new ways to treat these diseases we need to understand the basic mechanisms underlying repeat protein functions. Repeat protein structures are distinct from the more commonly studied ?globular? (spherical-shaped) proteins. The individual modules of a repeat protein stack in a linear fashion to produce highly elongated, superhelical structures, thereby presenting an extended scaffold for molecular recognition. The term ?scaffold? implies a rigid structure; however, as suggested by their Slinky spring-like shapes, it is likely that repeat arrays utilise much more dynamic and elastic modes of action. For example: stretching and contraction motions to regulate the activity of a bound enzyme; reversible nanosprings to operate ion channels; proteins that wrap around their cargoes to transport them into the nucleus of the cell. We propose to assemble a new toolbox of biophysical and single molecule techniques to overcome the challenges specific to these proteins and to address the following key questions about their unique architectures: (1) How do the properties of the individual modules contribute to the behaviour of the array as a whole? What are the motions of a repeat protein under physiological conditions and how do these motions enable it to carry out its function? (2) Repeat proteins have highly symmetrical structures and this means that they behave in a non-homogeneous way; can we quantify and characterize each species within this heterogeneous mix? (3) What are the mechanical properties of repeat proteins and how do they control function? (4) What is the pathway by which a repeat protein recognises its binding partner? (5) Finally, we will exploit what we learn to then ask how protein stability is regulated in the cell ? specifically what features of a protein?s structure determine its susceptibility to the cell?s protein degradation machinery known as the ?proteasome? which removes unwanted proteins once they have carried out their functions? The findings of our research will pave the way for future development of drug-like molecules with which we aim to manipulate the behaviour of tandem repeat proteins for therapeutic benefit.

Technical abstract
Almost 20% of the proteins estimated to be encoded in the human genome contain small (20-50-residue) structural units repeated multiple times in tandem. Disruption of the structure, function and homeostasis of these ?tandem repeat proteins? plays a central role in several highly prevalent diseases including cancer. However, our ability to design therapies is severely hampered by a poor understanding of the basics of their control. Unlike globular proteins, tandem repeat arrays stack to produce elongated, superhelical structures, thereby presenting extended surfaces for molecular recognition. However, rather than functioning as rigid scaffolds it is likely that these proteins utilise highly dynamic and elastic modes of action, as suggested by their solenoid shapes. The modular nature of repeat proteins makes them uniquely malleable (they can be subjected to gross perturbations such as insertion or deletion of repeats) and amenable to rational design, and these properties will allow us to probe the multitude of inter-converting species that make up the functional energy landscape to an unprecedented degree. We believe that the specific properties of repeat proteins that arise from their uniquely one-dimensional architectures will only be manifest by the study of larger arrays and therefore we propose to focus on HEAT and ARM proteins, which have not been subjected to any biophysical analysis to date. We will investigate proteins that play important roles in disease, in particular cancer - gankyrin, beta-catenin and the PR65 subunit of PP2A. We will ask: How is the behaviour of the repeat array different from the sum of its parts? The objectives will be to define the structural transitions sampled by repeat proteins and determine how these regulate their functions. Importantly, the conformational space accessible to repeat proteins is very heterogeneous ? a feature that distinguishes them from globular proteins and that was first hinted at by our previous studies, but has not yet been directly detected because of the ensemble averaging of bulk solution studies. To answer these questions we will assemble a new toolbox, encompassing emerging biophysical and single-molecule techniques in combination with site-directed mutagenesis, with which to resolve the full spectrum of conformational fluctuations of a repeat protein and determine how these direct its function. Using this approach we will obtain novel and fundamental insights into the distinctive facets of repeat proteins, which we will exploit to develop new chemical approaches to manipulate them for therapeutic benefit.